Leeds Beckett University and Aquatrust Water and Ventilation Limited KTP 23_24 R1

To create a novel remote management capabilityt to monitor for Legionella, report and analyse results and proactively mitigate risk as an enhanced client service.